epigem

Epigem Ltd is a polymer micro engineering company specialising in the development and manufacture of devices based on the company’s three technology platforms: microfluidics, electrodes, and optics.The company is currently looking to introduce an electrode based technology into the NHS for the treatment of heart arrhythmia.